Shapes In-Situ:

Reimagining Roman Mosaic Fragments in North-East England Collections through Contemporary Site-Specific Art Practice and Creative Writing.

Roman mosaics differentiate space, engage the eye, and draw the viewer through the architecture in which they are placed. Using artistic practice, this project examines and reimagines mosaic fragments from across the Roman world held in the North-East, e.g. Tyne & Wear Archives & Museums (TWAM). Applying analysis from complete mosaics in-situ, my project re-envisions and celebrates the fragments held in North-East collections to consider afresh the spatial and decorative function of pattern within architectural spaces. Through contemporary site-specific installations and 'site-writing', this research project creatively expands upon the patterns and possibilities contained by these evocative yet overlooked mosaic fragments.